Smart Portable Switch

"I have developed the system and even made some money in selling related services (bluetooth based remote automation services). Now I want to see a business consultant who can help me with the following:

* Guide me that how can I apply for trademarks, design rights and/or patents
* How to improve the look and feel of my system
* Provide me information that I need to do before spending more on my product like system design review
* Help me with finding investment and guidance in production.
"